Sequential Monte Carlo in Random Environments

Statistical analysis of data sequences using complex, non-linear stochastic models is now practically feasible due to the availability of sequential Monte Carlo algorithms. These algorithms allow us to tackle the computational problems which arise when attempting to draw conclusions, inform decisions and make predictions on the basis of data sequences gathered from the world around us. However, despite their remarkable popularity, there is currently no precise, rigorous and general notion of long-run efficiency of these algorithms in the context of model calibration and comparison tasks, so there is no way to formally compare the performance of existing algorithms as the length of the data sequences grow, nor any clear way in which to devise new algorithms which are guaranteed to perform well in this regime. The increasing availability of long data records and recent uptake of sequential Monte Carlo in a variety of burgeoning scientific areas provides strong and immediate motivation for investigation of these matters.

The objectives of the proposed research are to (A) develop a new theoretical and methodological framework in which to address notions of long-run efficiency of sequential Monte Carlo algorithms; and thereby (B) devise new algorithms which are guaranteed to remain practically useful as data sequences grow in length. These objectives are to be achieved through investigation of the subtle interplay between aspects of non-linear estimation, long-run data properties and stochastic simulation techniques in the probabilistic setting of a random environment. The ultimate purpose of the research is equip statistical scientists with a powerful suite of computational techniques with which to face the challenges of modern data analysis.

Potential impact
It is envisaged that short term impacts of the research will be in academic areas where statistical methods are developed and applied. Longer term, societal and economic impacts then potentially arise from scientific developments in application areas.

Firstly, in computational statistics, the successful delivery of work package (A) will provide a new framework in which to understand the theoretical efficiency of SMC algorithms and thus open new avenues of research into their analysis, in turn potentially leading to developments in algorithmic methodology which may impact broadly across the practice of statistics. Secondly, in application areas such as systems biology, macroeconomics and geosciences, SMC methods are receiving increasing attention, and here the new algorithms arising from work package (B) will have potential for immediate application. In particular the new algorithms will be relevant to analysis of chemical kinetics and spread of infectious diseases, potentially impacting researchers in the UK Healthcare and Life Sciences theme via the sub-theme of Furthering Biomedical Understanding. The algorithms will also be relevant to analysis of certain dynamic macroeconomic models, potentially impacting the key challenge area of Developing New Economic Models within the Digital Economy research theme. Lastly new SMC algorithms may aid calibration of complex non-linear models in the geosciences, impacting forecasting and understanding of change in the atmosphere and oceans.